Metabolomic technology applications for plants, health and outreach META-PHOR

Technical abstract
This consortium project is funded by the EU to provide a co-ordinated approach to a plant metabolomic technology platform designed to meet the needs of the diet and health agenda. Using three crops - melon, rice and broccoli - as experimental material the consortium will develop standard protocols for chemical analysis and data capture and mining. RRes are involved in NMR and GC-MS data collection and in the development of software tools for automated analysis of such data sets.